Wireless Group Tracking System

Many organisations, such as schools, tour group organisers and care companies, have a duty of care for their pupils and service users. However, a key challenge they face is the ability to keep track of individuals during group activities in crowded, unfamiliar surroundings, for example a trip to a museum. Our innovation aims to address this. Group Muv! comprises of a wearable device and back end server which exploits the Internet of Things to accurately and unobtrusively monitor the movement of groups, relaying data to a designated coordinator. As a result, it ensures the wellbeing of groups of individuals while reducing the stress for those responsible for meeting the duty of care.

The wearable device is designed to be lightweight, durable, low cost, waterproof, have a long battery life and be user-friendly, setting it apart from existing technologies, such as smartphone tracking, which doesn't address the issue of tracking groups of indiuals in crowded spaces.

Our initial target customers are self-guided groups visiting venues such as museums, for example primary and secondary schools. The wearable device enables users to take part in activities safely without the need for constant supervision and promote positive risk taking, enabling users to pursue their chosen goals and potentially recover more quickly and regain health. It also provides peace of mind to both the group organiser and, for example, parents of children attending a school trip, and tourists visiting unfamiliar places.

A rental model is proposed whereby the host organisation pays a monthly fixed fee for the devices and then makes them available to groups either as an 'added value' service or for a small cost, thereby making it a justifiable resource which will support its uptake.

The device has also been conceived for both indoor and outdoor use and, in addition to school groups, potential markets identified include: healthcare management organisations, military, emergency, services, security companies, education, event management and private individuals.

Two key technolgies influencing the development and creation of Group Muv! are the role out of Sigfox and NB-LTE-M, two wireless netowork technoligies for connecting devices to the internet. Both technologies are helping to unlock the promise of the Internet of Things by making it simple and affordable to connect low power consumption devices to the cloud, with no need for a GPS chip-set.